Gas-phase advanced oxidation for improved indoor air purification

A desktop air purifier that incorporates a chemical to boost the inactivation of pathogens and removal of volatile organic compounds (VOCs) in addition to the removal of dust particles. The device would be portable and not use activated carbon filters which become a substrate and matrix for odour-generating pathogens. The air purifier is more effective than HEPA- or UV-based purifiers with less frequent maintenance.